Understanding metabolic mediators of immune tolerance in melanoma liver metastasis

Up to a third of patients with stage IV melanoma undergoing treatment with checkpoint inhibitors (CPI) have liver metastases. Critically, the presence of liver metastasis is associated with poor CPI response and prognosis. We developed a syngeneic mouse model of liver metastasis via the simultaneous introduction of melanoma 4434 cells subcutaneously in the flank and directly into the liver using ultrasound-guided injection, which recapitulates clinical observations of resistance to CPI. Intriguingly, the presence of liver metastasis resulted in an increased rate of growth of the subcutaneous metastasis, and it no longer responded to CPI, resulting in decreased survival of the mice, suggesting systemic changes affecting global host immune response to cancer.

Unbiased analysis of differences in metabolites in mice +liver metastasis using liquid chromatography-mass spectrometry (LCMS) showed a dramatic metabolic reprogramming of the liver in the presence of liver metastasis. This PhD will examine the types of metabolites which have significantly changed and the cellular sources of these metabolites particularly if they are cancer vs. parenchymal vs. immune cells. We will then assess the impact of the metabolites on immune cells within the tumour microenvironment and whether their modulation affects tumour growth.